Correlation of immunogenicity with microarray analysis of vector mutants to improve live recombinant poxvirus vaccines in poultry

Technical abstract
The project aims: (i) to identify differential changes in global gene expression in infected cells in vitro attributable to disruption of a wide range of non-essential genes of FWPV and (ii) to correlate those changes with differential immunogenicity of recombinant FWPV vectors carrying the genetic lesions.The mutants will be classified by the nature of the differential changes in global gene expression that they induce. Those that induce significant changes will be tested for differential induction of immune responses against foreign (AI) antigens in the permissive (avian) system. In this way the project aims to correlate differential changes in expression in the infected cells, attributable to the lack of expression of particular non-essential genes of FWPV, with differences in the efficacy of modified recombinant FWPV to stimulate immune responses against foreign antigens expressed by the recombinants. Ultimately, this should allow differential changes in global gene expression, induced in infected cells by variants of particular vectors in vitro, to be used as predictors of vaccine efficacy.